Dynamic Stiffness Formulation for Plates with Arbitray Boundary Conditions through the Solution of the Biharmonic Equation

Aircraft structures are generally modelled as an assembly of thin-walled structural elements. In particular, the top and bottom skins, torsion box, ribs and webs of the wing are idealised as plates or plate assemblies. The modal analysis of such structures plays an important role in aeronautical design. The analysis also facilitates aeroelastic and response calculations. The usually adopted finite element method (FEM) is generally used to carry out such analysis. However, the FEM is an approximate method which is numerically intensive, requiring considerable computational resources and modelling efforts. The results from the FEM generally converge to exact results with increasing number of elements, but the accuracy of results cannot be always guaranteed. This is particularly true in modal analysis at high frequencies when the FEM can become unreliable. There is a powerful alternative to the FEM in modal analysis which is that of the dynamic stiffness method (DSM). The DSM has far superior modelling capability than the FEM and it requires much less computational resources, but importantly, the accuracy of results in the DSM is always guaranteed. The method provides exact results because the element properties are derived from the exact solution of the governing differential equation of motion of the element. This is in sharp contrast with assumed shape functions used in the FEM to derive the element properties. Thus, the discretisation error in the FEM is non-existent in the DSM. The DSM is well developed for beam elements, but for plate elements, the method is still somehow deficient at present because only the restricted case when the plate is simply supported has been investigated to date. This restriction has prevented a general purpose use of the DSM in a wider context. The purpose of this project is to remove this restriction and develop the DSM for plates with arbitrary boundary conditions so that modal analysis of complex aircraft structures in an exact sense becomes possible. The research will make the DSM a versatile tool. It will be a major break-through in structural mechanics.

The difficulty to derive the dynamic stiffness (DS) matrix of a plate element for the general case arises from the fact that the bi-harmonic equation which governs the dynamic behaviour of plates is not easily amenable to closed form analytical solution. The DS development of a plate with general boundary conditions thus relies on the successful solution of the biharmonic equation which is a highly complex mathematical problem. Recent progresses made by two eminent mathematicians in particular (who will take part in the project) offer great prospects for the proposed DSM development. As the DS matrix will be developed through the solution of the biharmonic equation, the interaction of the PI and his research team with the above two mathematicians will play an important role in this project. Initially, attention will be focused on isotropic plate materials, but later, anisotropic plate materials will also be considered. Once the DS matrix is developed, the Wittrick-Williams algorithm will be used as solution technique to compute the natural frequencies and mode shapes of complex aeronautical structures. The results will be extensively validated by a number of case studies including a wing-box with stringers and by using the FEM and other results in the literature. Computer programs using Fortran and Matlab will be developed and documented with the provision of a user manual. The new knowledge that will accrue from the project will have considerable impact upon the national economy by creating future investments in new design methodologies in computer aided structural analysis and design through the application of the DSM. In the long run, the impact on the society will be felt in terms of lower fuel consumption in aviation and other industry and reduced carbon footprint as a result of more efficient design of light weight structures.

Potential impact
The project will provide a new and comprehensive method of modal analysis using the dynamic stiffness method (DSM). This ground-breaking research will make it possible to develop general purpose dynamic stiffness elements for isotropic and anisotropic plates that are not currently available, and to combine them with readily available dynamic stiffness elements for beams so that complex aircraft and other structures can be analysed accurately for their free vibration characteristics. The project will have significant impact on the structural engineering design industries, particularly in the aerospace, automobile, ship-building and construction sectors where vibration and response predictions are major considerations. The investigation will enhance the state of the art in aircraft design for which an accurate modal analysis plays an important, but essential role before carrying out aeroelastic analysis, ground resonance assessments and flight flutter tests. The usually adopted finite element method (FEM) is approximate and computationally demanding, and can be prohibitive in optimisation studies. Despite extensive modelling efforts generally required by the FEM for good accuracy, the results can still be unreliable, particularly at high frequencies. This is due to discretisation error that is inherent in the FEM. The proposed DSM has no such limitation and will always provide accurate results. This innovative development will without doubt provide a huge competitive edge over the traditional FEM and is thus expected to make an enormous impact on the aerospace industry where dynamic analysis of structures is crucially important and weight saving is a major consideration towards more sophisticated designs. The work is highly mathematical in nature and at a mathematical level, a range of opportunities beyond structural engineering may arise with potential possibilities. The project provides a step change to existing methods in modal analysis and will be supported by expert inputs from two mathematics professors and one engineering professor from overseas, who are internationally leading researchers in the biharmonic equation and the DSM, respectively. This will bring new academic connections. This type of research being both practical as well as fundamental will contribute to the internationally acclaimed position and eminence of UK universities. The track record of the principal investigator in dynamic stiffness formulation and the interest shown by researchers in accurate vibration prediction clearly demonstrate that the impact of this research amongst the academic and industrial communities will be felt well beyond the United Kingdom and will probably last for generations.